Data privacy with big data

Urban Water is an EC and water utility backed platform to manage all aspects of water conservation and management from predictive systems of future water events to adaptive pricing models and automated leak detection systems.
Countries around the world interested in this new European technology express frustration at another water challenge, that being the blight of water pollution which is growing menace in countries such as China. We seek to extend Urban Water to tackle this challenge by supporting new water pollution detection sensors which feed in to the platform, resulting in automatic warning notifications to officials and live tracking of water pollution.

This will save many lives and generate new sales and revenue for the business.